Cyber Security Consulting

Project: cyberaudit of business processesAdvice Forge LTD is start-up which is delivering server hosting security services with high SLA.- Innovation voucher will be part of the sources for transfer particular skills and expertise from Cybercrime and Computer Security, Claremont Tower - Newcastle University to vital business of Advice Forge LTD.- Innovation voucher allow to Advice Forge LTD improve IT services against cybercrime so for this we prepare project to build cyber security into the business.